A Pluralist View of Chemical Kinds

The question of the nature of basic chemical kinds, that is, elements and chemical substances, is unresolved. For an element, no property, whether single or in combination, can provide the criterion of identification and explanation. Likewise, no theory of chemical substances, whether microscopic or macroscopic, gives a satisfactory account of their nature. My research aims to solve this problem with the help of the Cluster Theory of kinds. I will argue that the flexibility of the cluster theory will give a satisfactory account of the nature of chemical elements and their derived kinds, chemical substances.